Hybrid DED (Direct Energy Deposit)

The consortium led by the AFRC together with Cranfield University, NITC, Safran Landing Gear, and Spincraft will generate an innovative Hybrid Direct Energy Deposition (DED) process, combining forming/forging, additive manufacturing, and parallel kinematic machine techniques to de-risk the production of aerospace components. It will validate and deliver more efficient, re-shaped, and optimised manufacturing routes, i.e. Hybrid DED supply chain that will reduce lead time and production costs, initially for the aerospace industry. This will be achieved via systematic assessment of influential factors and environmental impact to fabricate high integrity demonstrators, followed by the improvement of post-processing techniques such as machining.